Developing a translatable preclinical model of Alzheimer's disease

Alzheimer's disease (AD) is a chronic, progressive disease characterised by a loss of neurons, amyloid plaques and neurofibrillary tangles. Preclinical models are useful for understanding the underlying pathology, identification of potential therapeutic targets, and screening of drug candidates to treat AD. Bioengineered microbeads carrying cell lines that deliver AD-related proteins can be utilised in preclinical models to produce a long and sustainable secretion of relevant proteins. In this project, amyloid-secreting microbeads will be manufactured and characterised in in vitro and in vivo environments. Their potential to develop a preclinical animal model of relevance to AD will be explored.